WUKA Smart Period Pants

WUKA is a period health company that creates comfortable and sustainable period pants & sportswear. As the first UK company to create a period underwear that is a complete replacement for pads and tampons we have always been of pioneering spirit, recipients of the Queen's Award for Sustainable Development in 2022 in recognition of the profound social and environmental impact their product has had on the UK.
As a part of this funding, WUKA will work on innovative fabric technologies to advance the health outcomes of women and anyone who menstruates.